lumin&usTM : A game-changing solution to the global, children's mental health crisis

lumin&usTM is a game-changing solution to the global, children and young people's (CYP) mental health crisis.

Current solutions are not working. In the UK demand for mental health support far outstrips supply with over 40,000 children waiting an average of 8 months to see a mental health professional. Worse still, only 32% of CYP referred actually receive support. A quarter of a million children are currently suffering, without support. One in five have a probable mental health disorder. This will rise to one in four by 2028 if the current trend continues.

Overstretched and under supported NHS workers are leaving in droves, citing stress, poor working conditions and lack of resource as the leading causes. Old methods aren't working and they cannot solve the UK MH crisis.

This is not just an issue in the UK. The World Health Organisation (WHO) suggests that 1 in 7, or 116 million, CYP worldwide are suffering with a MH disorder. 50% of longterm MH disorders are established by 14 years old, 75% by 25 years old, with the longterm affects costing over £300 billion per year to the UK government.

"The bulk of these costs is sustained by individuals and their families, at £175 billion, while both businesses and government also shoulder a substantial economic impact -- £101 billion and £25 billion respectively."
_Centre for Mental Health study, UK, 2024_

**With 30,000 users over the past four years, our proof-of-concept and MVP App have already saved the NHS £20,000,000, supported children back into school and parents back into work.**

Rooted in neuroscience and internationally established and esteemed therapeutic practices lumin&usTM innovatively educates and enables parents and carers to provide frontline, early and preventative MH and wellbeing support for themselves and their families.

As a HealthTech solution, lumin&usTM already provides a cost-effective, accessible, user-friendly solution to the global, children and youth people's mental health crisis for healthcare organisations, mental health care professionals, schools and families.

As one of the 6.83% of high-growth tech companies run by female only founders, I am committed to growing, scaling and innovating lumin&usTM to help even more families in UK and world-wide.

As a former school leader, entrepreneur, businesswoman, mother, wife and woman in tech, I am also committed to reducing biases and ensuring diverse perspectives in tech through inspiring, encouraging and enabling more diverse women, young and not-so-young, into science, technology, engineering and maths.